Engineering Synthetic Reactions in CO2 and Water

The chemical industry uses large volumes of organic solvents in the synthesis of compounds. This work breaks completely new ground in demonstrating that water and carbon dioxide can be used as environmentally benign solvents in the manufacture of organic compounds for the pharmaceutical and fine chemical industries. A novel high pressure flow reactor will be built that will allow engineers and scientists to take advantage of the complementary solvent powers of carbon dioxide and water. Carbon dioxide and water will be intimately contacted through an emulsion generated by an ultrasonic device. This will enable compounds of differing polarities to be soluble in either solvent and so reactions can occur at the solvent interface. The reactor therefore has the potential to be used for the manufacture of a wide range of organic chemicals for industry. It is clear that the high value added chemical industry sector will need to move to the continuous flow mode in order to improve efficiency and economy of scale as well as to contain the issues of waste disposal. The reactor will address this requirement and will also remove the stumbling block associated with high pressure (supercritical) carbon dioxide reactions by side stepping the problems associated with the solubility of polar compounds in non-polar carbon dioxide.